Integration of 100Gbps free space optical links with satellite on-board processor

Free-space optical communication has been accepted as a way to increase the available spectrum bandwidth of future high throughput satellite systems. Laser communication links have been demonstrated for satellite communication, and a significant effort has been put towards developing laser communication terminals and laser modems to ensure these optical communication links are ready for use in all aerospace applications (geostationary orbit (GEO), low Earth orbit (LEO), high-altitude pseudo-satellites, aeroplanes, optical ground station (OGST)). However, less progress has so far been achieved to ensure the compatibility of laser modems operating at 100/200 Gbps per wavelength with current or future very high throughput satellites (vHTS) with on-board processors.

This PhD project is aimed at developing novel solutions for satellite communication, free-space optical communication, and efficient data processing technologies for these applications, in order to achieve the very high level of integration between the electronic and photonic equipment that is required to deliver ten times greater throughput within the same envelope.

To this end, the primary goal of this project is to investigate and analyse possible vHTS payload architectures (including RF and optical links) which consist of a regenerative processor and multiple bi-directional free space optical links for OGST-GEO connectivity.

Objectives:
* To consider and analyse possible vHTS payload architectures which consist of a regenerative processor and at least one bi-directional free space optical link for OGST-GEO connectivity.
* To investigate the most power efficient solution for payload architecture with multiple optical modules.
* To define on-board connectivity between each of the laser terminal modules and the regenerative processor.
* To investigate the role of photonic technologies in achieving a high level of integration between the optical communications links and the on-board processor.

Methodology:
The student will need to start by learning about digitally processed satellite communication payloads to understand their operation concept. In addition, the student will need to study the architecture of 100/200 Gbps coherent optical transceivers for space and terrestrial telecom applications, including the digital signal processing (DSP) back-end of coherent optical transceivers, which is required to recover the transmitted data with low bit error ratio, and the DSP implementation on ASIC or FPGA.

DSP algorithms suitable for free-space satellite links will be developed and investigated to allow the most power-efficient system solution while ensuring a correct layer interface between the optical coherent transceiver and the on-board processor. This will initially be done through simulation (e.g. using MATLAB), but this work could be extended to include hardware implementation using FPGAs if real-time demonstration is required to validate the proposed approach.

Opportunities for photonic processing on-board the satellite, to more tightly integrate the optical communications links with the payload processor and / or reduce power consumption, will also be investigated and analysed. Again, this would initially be done through simulation, but laboratory-based experimental demonstrations should also be carried out, to demonstrate key functionalities.